Teesside University and Pro Sport Support Limited

To develop a specialist technology enhanced Adolescent Movement Analysis Tool and associated training intervention curriculum, exergaming and CPD offers underpinned by leading biomechanical research to improve the physicality of elite youth athletes.